LAP function in apicomplexan parasite development

Apicomplexan parasites are widespread protozoan parasites and include major pathogens of humans, domestic animals and livestock. Many existing measures against these parasites remain insufficient for disease control, and new strategies for prophylaxis, treatment and control of transmission are urgently needed. This research proposal focuses on an Apicomplexa-specific conserved family of modular proteins (named LAPs) containing domains implicated in lipid, carbohydrate and protein interaction. In Plasmodium, the LAP family has six conserved members that form a protein complex, localize to distinctive multivesicular organelles named crystalloids, and have essential roles in crystalloid biogenesis and sporozoite development. The uniqueness, complex architectures and conservation of the LAPs strongly point to a conserved function in all apicomplexan parasites, but thus far it is unknown what that function is. Determining the function and mode of action of the LAPs is of much interest both from a parasite cell biological perspective, and as potential molecular targets for antiparasitic chemotherapy.

This proposal aims to investigate the function of the LAPs in parasite development and test the hypothesis that the conserved function of the LAP complex in apicomplexan parasites is the formation of specific transport vesicles. We will do this using the rodent malaria parasite species P. berghei as a model, because this is a suitable parasite for genetic modification and the culture and purification of relevant life stages. Moreover, we already possess a range of transgenic parasite lines expressing genetically modified LAPs, which provide unique tools for the proposed studies. The specific objectives are: (1) Test the functional requirement of crystalloids in parasite development. We will use inhibitors of vesicle transport to chemically disrupt crystalloid assembly in parasites. The effects of this on downstream parasite development will allow us to test whether the LAPs function downstream of crystalloid formation, and whether crystalloid assembly is required for downstream parasite development; (2) Define the LAP 'interactome'. We possess genetically modified parasite lines that express LAPs tagged with green fluorescent protein (GFP). We will pull-down LAP complexes from these parasites using magnetic beads that can bind to the GFP, and these complexes will then be analyzed by mass spectrometry (MS) to determine their protein composition. The identification of other proteins in the LAP complex (the LAP interactome) will shed new light on its mode of action; (3) Define the crystalloid proteome. We possess transgenic parasite lines that do not possess crystalloids. Using MS we will compare the total protein content of crystalloid-positive (wildtype) vs. crystalloid-negative parasites to identify the other crystalloid constituents. As a parallel approach we will use MS analysis of purified crystalloid fractions. The identification of other proteins in the crystalloids (the crystalloid proteome) will shed new light on its mode of action and that of the LAPs; (4) Investigate the subcellular localization, function and mode of action of novel LAP interactome and crystalloid proteome components. Newly identified proteins of the LAP interactome and crystalloid proteome identified from objectives 2 and 3 will be functionally characterized using fluorescent protein tagging and gene knockout approaches in genetically modified parasites. The results will provide new mechanistic insight into LAP function and mode of action.

The proposed research will build a comprehensive picture of the molecules that are part of the LAP complex and of the crystalloid organelle, which will lead to better understanding of the functions and modes of action of the LAPs. This will form a platform for developing new and rational intervention strategies to combat diseases caused by apicomplexan parasites in humans and domestic animals.

Technical abstract
Apicomplexan parasites include major pathogens of humans and livestock. New strategies for parasite control are urgently needed. This proposal focuses on an Apicomplexa-specific family of proteins, named LAPs. In Plasmodium the LAPs form a protein complex, localize to multivesicular organelles named crystalloids, and have essential roles in crystalloid biogenesis and sporozoite development. The uniqueness, complexity and conservation of the LAPs point to a conserved function in all apicomplexan parasites. Determining the function and mode of action of the LAPs is of interest as it can provide novel molecular targets for antiparasitic chemotherapy. Using the rodent malaria P. berghei as a model, we will investigate the function of the LAPs and test the hypothesis that the orthologous function of the LAP complex is the formation of specific transport vesicles. The objectives are: (1) Test the functional requirement of crystalloids in parasite development. Using chemical disruption of crystalloid assembly we will assess whether the LAPs function downstream of crystalloid formation; (2) Define the LAP 'interactome'. We will isolate LAP complexes and determine their protein composition by high-accuracy mass spectrometry (MS); (3) Define the crystalloid proteome. We will determine and compare the proteomes of crystalloid-positive vs. crystalloid-negative ookinetes to identify other crystalloid components; (4) Investigate the subcellular localization, function and mode of action of new proteins identified from objectives 2 and 3. This will be carried out using fluorescent protein tagging and gene knockout approaches in transgenic parasite lines. The results will build a comprehensive picture of the molecules that are part of the LAP complex and the crystalloid organelle, which will lead to better understanding of the functions and modes of action of the LAPs. This will form a basis for developing new strategies to combat the diseases caused by apicomplexan parasites.

Potential impact
The proposed research provides fundamental knowledge of parasite biology that could lead to the development and application of novel antiparasitic chemotherapy, and hence to improvements in both human and animal health (one biology, one health).

Benefits to agriculture sector / food industry (medium- to long-term):
This research has potential impact on the control of important diseases of livestock caused by apicomplexan parasites. Diseases caused by apicomplexan parasites have huge negative economic impact. By contributing to better disease control this project thus contributes to healthier livestock reducing costs of husbandry and food production. This will improve human wealth, quality of life, creative output, and enhance national and global economic performance.

Benefits to clinical research base / Health service (medium to long-term):
This research also has potential impact on the control of important human diseases caused by apicomplexan parasites, in particular malaria. The clinical research base will benefit from this when novel intervention strategies identified require further development and testing (e.g. clinical trials). The health service will benefit long-term by having new and better chemotherapeutics available for treatment of disease.

Benefits to pharmaceutical industry (medium-term):
The project will contribute to the pharmaceutical industry by discovering new drug targets for candidate chemotherapeutic compounds. These can be further exploited and developed ultimately resulting in economic benefits to this industry sector. We will harness intellectual property from this research in the form of patents, which will help forge links with industry.

Benefits to education and training of scientists (short- to medium term):
The project will benefit the involved collaborators, postdoc and students (PhD and MSc) through their exposure to a crossdisciplinary research proposal that provides opportunities to acquire a wide range of skills and knowledge of experiments and data analysis. Our research will also be communicated to the large community of postgraduate students who engage in MSc studies at the LSHTM every year and whose research projects are part of our ongoing research programmes.

Benefits to the wider public (medium-long-term):
(A) By contributing to better disease control this project will contribute to a healthier human workforce (particularly in malaria endemic countries) which will improve human wealth, quality of life, creative output, and enhance national and global economic performance.
(B) Intellectual property from this research may be harnessed in the form of patents, which could contribute to the United Kingdom's wealth and economic competitiveness.
(C) The research conducted by us is expected to result in internationally competitive publications, which will impact positively on the academic standing of the LSHTM, which in turn will benefit all LSHTM staff and students, and ultimately the UK's academic and ultimately economic competitiveness.
(D) We are actively involved in Public Engagement in Science by communicating our work to pupils from local London schools, for which there exists an active programme at LSHTM. Results that have commercial or public interest are publicized via the LSHTM External Relations Office and open access LSHTM websites (such as the LSHTM Malaria Centre websites), informing the general public.